Queen's University Belfast and Quinn Building Products Limited

To develop low energy, thermal and acoustic high performance flowable concrete for use with novel production systems and utilizing innovative waste products